Fast and Controllable Music Generation

State-of-the art systems for music generation are often slow at inference and offer limited options for creative control. Our goal is to develop models which allow fast generation of music on consumer hardware and empower the user with multiple ways to control the output. Such models could provide benefits for both domain experts (music producers, ...), by possibly enhancing their current workflow without affecting their creative control, and to inexperienced users, by providing a more approachable path to the creation of music.